Feasibility of implementing an integrated hybrid model of service delivery for AGYW sexual and reproductive health in South Africa

Adolescent girls and young women (AGYW) experience significant health challenges including HIV infection, unwanted teenage pregnancies and sexually transmitted diseases in South Africa. Challenges exist with the uptake and utilization of sexual and reproductive health services for AGYW and there are a number of missed opportunities with the health system to provide prevention and care to AGYW. There is a renewed drive for service integration by policy makers to integrate SRH services with newly emerging HIV prevention and treatment services, in addition to scaling up access to prevention, care and treatment of STI's at a primary healthcare level. Current isolated service delivery models adds time and cost to clinic facilities and may be seen as a barrier to accessing care, as young people may have less access to cash, competing demands and less control over their time. There is limited data on effective delivery models for integrated interventions for young populations, therefore this study aims to determine the feasibility of implementing an integrated hybrid model of service delivery for adolescent girls and young women (AGYW) sexual and reproductive health (SRH) at selected facilities in South Africa. The integrated service delivery model will be a hybrid model comprising of both integration of contraceptive, STI/HIV transmission prevention and mental health screening with linkage to care services for HIV treatment, PrEP and psychosocial support. The linkages to appropriate care should be facilitated by health connectors. In order to determine whether such an intervention would be feasible to implement at selected facilities, this study will 4 elements, namely acceptability, demand, practicality and adaptation using the following objectives: (1) determine client, provider and key informant acceptability of the integrated hybrid model for SRH service delivery for AGYW, (2) assess demand and preference for integrated SRH services amongst AGYW, (3) determine the practicality of delivering integrated hybrid model for SRH service delivery for AGYW in a resource constrained setting, and (4) determine current level of integration and the adaptations needed to implement the integrated hybrid model for SRH service delivery for AGYW.

Technical abstract
Adolescent girls and young women face significant health challenges such as HIV infection, unwanted teenage pregnancies and sexually transmitted diseases. However sexual and reproductive health service utilization remains low among this age group. Hence, there is a need to focus on determining optimal service delivery models that are responsive to current barriers faced by AGYW. This study aims to determine the feasibility of implementing an integrated hybrid model of service delivery for adolescent girls and young women (AGYW) sexual and reproductive health (SRH) at selected facilities in South Africa over a 24 month period. The service delivery model proposed will be a hybrid model comprising of both integration of contraceptive, STI/HIV transmission prevention and mental health screening with linkage by health connectors to care services for HIV treatment, PrEP and psychosocial support. Prior to implementing such an intervention, the feasibility of implementation needs to be determined through determining acceptability (client and provider), demand, practicality and adaptations needed. Hence, the principle research questions that the study aims to address include: (1)What level of service integration for SRH already exists at selected health facilities for adolescent girls and young women?, (2) Would an integrated SRH service be acceptable to health care providers and adolescent girls and young women?, (3) Would SRH service integration be practical in terms of time, space, workload, task-shifting, training and resources in a limited resource setting? and (4) What system changes are needed to implement an integrated hybrid model. This study will inform the development of a full trial to implement and evaluate the effectiveness of an integrated hybrid model of service delivery for AGYW SRH at community health care level.

Potential impact
This study has both short term, mid term and long term impact. With regards to short term impact the study will provide information on feasible service delivery models for providing sexual and reproductive health to AGYW (15-24 years) which will inform implementation and scale up of context appropriate services to improve service uptake for AGYW. Through the activities proposed in this project, we aim to determine what is needed to create an enabling environment for the integration of HIV/STI transmission prevention services anchored on community health care contraceptive services using an integrated hybrid service delivery model in the city of Tshwane in South Africa for an adolescent population (15-24 years) thereby being a precursor for the creation of a platform for sustainable service delivery scale-up based on real-world experience and learning. Wits RHI has strong relationships with both the National Department of Health as well as the provincial and district Department of Health officials and key personnel in the city of Tshwane. Wits RHI serves on the National Technical Working (TWG) group for oral PrEP and HIV prevention, as well as provides technical support for the development and updating of the contraceptive and fertility planning (CFP) guidelines. Hence Wits RHI is a trusted partner in relaying feedback to this group in relation to ongoing implementation, research, programmatic and policy considerations for AGYW health.

With regards to mid term impact, this study will inform the design of a full trial to implement and evaluate an effective service delivery model for delivery of SRH services to AGYW with the aim of improving AGYW health by reducing missed opportunities to provide prevention and care services to AGYW. Through the trial we will determine evidence-based effective and appropriate service delivery models that are both cost-effective and scalable. Once such services are implemented and scaled, the long term benefits can be realized. When AGYW are linked to services, uptake care, are retained in care and adhere to HIV prevention and family planning services it brings about long term benefits for the overall reduction in HIV incidence, decreasing the number of unintended teenage pregnancies each year, managing and preventing STIs more effectively and consistently while screening for other potential needs in this population. When healthcare workers are capacitated through skills building and task shifting to engage more effectively with their client loads and increasing activities, it provides a crucial boost for the health system in terms offering extended services and number patients satisfactorily serviced. Ultimately, this is done in order to implement cost effective interventions to reduce overall HIV incident infections and teen pregnancies to provide AGYW and their male peers the opportunity to live healthy and empowered lives.